High Strength Permanent Magnets Through Supersonic Laser Deposition

There is a growing demand for electrical systems that utilise the power of an electric motor. Applications range from motors in: electrical automobiles; household products such as hairdryers; vacuum cleaners; gas compressors; heat-pumps; to flying drones and electric aircraft. All of these applications have a critical dependence on a magnet. There are few options available to motor designers; magnets that are magnetically strong and mechanically weak; or magnets that are magnetically weak with moderate mechanical strength. Our vision is to realise a new magnet architecture which can deliver magnetic products that straddle the current performance divide, producing magnets which have strong magnetic and mechanical performance. To achieve this, LFT will develop new materials processing technologies and consolidation techniques to enable high performance magnets to be consolidated in the solid state.